Transition Pathways for Hydrogen Based Electro-Fuels within the Maritime Industry

To achieve the emissions reductions required by the initial GHG strategy, a transition to low/zero carbon fuels throughout the maritime industry is necessary. A transition of this type and magnitude requires adaptation of multiple industry elements to facilitate alteration of the dominant operational model for shipping. However, the widespread adoption of alternative fuels and/or technologies necessitates an initial development of understanding concerning their practical application within the maritime industry. It is through such an understanding that relevant information for industry practitioners, the primary agents through which a transition of this nature would occur, may be obtained. Therefore, the objective of the research project is to advance understanding on the potential of electro-fuels within the maritime industry and identify the transition pathways through which their implementation may be facilitated. This objective is to be addressed through the following research questions;
1. What alternative fuels and/or technologies have a potential for utilisation within the maritime industry?
2. What are the influential operational and/or organisational characteristics for adoption of alternative fuels and/or technologies?
3. Which alternative fuels and/or technologies have the greatest adoption potential according to these characteristics?
4. What are the transition pathways that facilitate implementation of electro-fuels within the maritime industry?